Side-channel analysis (SCA) and countermeasure implementation of PostQuantum Hamming Quasi-Cyclic (HQC) on FPGA and ASIC

Together with the development of quantum computers, many conventional cryptographic algorithms will soon be deprecated. In the UK, these need to be replaced by PostQuantum Crypto (PQC) by 2035 following the timeline mandated by the NCSC [1]. To meet this tight timeline, we need to rapidly move newly standardised PQC algorithms up to higher technology readiness levels so they are available for secure real-world deployment as soon as possible. While the standardization process deals with the theoretical mathematical security of these algorithms, to go from that to a usable chip requires securing the implementation of those algorithms against advanced physical layer attacks such as side-channel analysis (SCA). This proposal aims to do that for the newest standard algorithm, Hamming Quasi-Cyclic (HQC) [2], a code based PQC scheme approved for standardization in March 2025 and due to be finalised later this year. While the first wave of Lattice-based standard PQC algorithms (CRYSTALS-Kyber and Dilithium) have received a lot of attention and have increasingly well understood threat profiles and many examples of secure implementations, this is not yet true for the second wave of algorithms like HQC. Viable SCA attacks on naive implementations of HQC have already been demonstrated but there is no SCA resistant implementation available to counter them or act as a template for secure designs. This project will perform the advanced analysis required to bridge this knowledge gap and develop the first SCA resistant implementation in hardware (FPGA) for HQC, while also establishing a new research partnership with the eventual goal of taping out an ASIC chip version of the SCA protected HQC scheme.

[1] Timelines for migration to post-quantum cryptography: https://www.ncsc.gov.uk/guidance/pqc-migration-timeline
[2] Post-Quantum Cryptography – Selected algorithms. https://csrc.nist.gov/projects/post-quantum-cryptography/selected-algorithms